Cyber Funding

As M. Barry & Son is a growing company we are concerned with keeping client & suppliers information secure. We are looking to introduce a money terminal so we can take payments over the phone and we need to prevent against any cyber attacks.